Trapped Ion Quantum Computing Correcting Errors in the Molmer-Sorensen Gat

Trapped ions make a promising candidate for scalable quantum computers.
The IQT group uses trapped ytterbium ions in a magnetic field gradient. Any
quantum computer will require high fidelity gate to reduce the number of additional
qubits required for implementing error correction codes. When performing
a quantum gate it is prone to different sources of error, some of which are intrinsic.
There also exist environmental errors such as heating, and finally errors due to
incorrect control parameters. This thesis concentrates on correcting errors in control parameters, more specifically symmetric and asymmetric detuning errors. Simulations of the two qubit Molmer-Sorensen gate show that errors of less than _2.5 Hz for symmetric and _5 Hz for asymmetric detunings are required to achieve 99.9% fidelities. A method is proposed to correct for these errors, which consists of three successive detuning scans. This thesis finally explains how procedures such as the one put forth are carried out experimentally.

Potential impact
The main impact of the proposed Hub will be in training quantum engineers with a skillset to understand cutting-edge quantum research and a mindset toward developing this innovation, and the entrepreneurial skills to lead the market. This will grow the UK capacity in quantum technology. Through our programme, we nurture the best possible work force who can start new business in quantum technology. Our programme will provide multi-level skills training in quantum engineering in order to enhance the UK quantum technologies landscape at several stages. Through the training we will produce quantum engineers with training in innovation and entrepreneurship who will go into industry or quantum technology research positions with an understanding of innovation in quantum technology, and will bridge the gap between the quantum physicist and the classical engineer to accelerate quantum technology research and development. Our graduates will have to be entrepreneurial to start new business in quantum technology. By providing late-stage training for current researchers and engineers in industry, we will enhance the current landscape of the quantum technology industry. After the initial training composed of advanced course works, placements and short projects, our students will act as a catalyzer for collaboration among quantum technology researchers, which will accelerate the development of quantum technology in the UK. Our model actively encourages collaboration and partnerships between Imperial and national quantum tehcnology centres and we will continue to maintain the strong ties we have developed through the Centre for Doctoral Training in order to enhance our on-going training provisions. The Hub will also have an emphasis on industrial involvement. Through our new partnerships students will be exposed to a broad spectrum of non-academic research opportunities. An important impact of the Hub is in the research performed by the young researchers, PhD students and junior fellows. They will greatly enhance the research capacity in quantum technology. Imperial College has many leading engineers and quantum scientists. One of the important outcomes we expect through this Hub programme is for these academics to work together to translate the revolutionary ideas in quantum science to engineering and the market place. We also aim to influence industry and policy makers through our outreach programme in order to improve their awareness of this disruptive technology.